VERIFY - Vulnerability Evaluation for Resilience Investment and Flexibility

As society moves towards Net Zero, some people will easily participate in the energy transition, others, either by choice or factors outside their control, will not. To ensure an equitable transition, energy networks need to cater for all consumers.

For the first time, VERIFY will combine data on networks, properties, consumer demographics and smart meters to ensure DNOs are able to better tailor network investments to match the needs of local consumers.

Collaborating with local authorities, charities, and powerful computing technologies, VERIFY will evaluate the most cost efficient and beneficial solutions for energy networks and consumers alike.